Fufure Vaccine Manufacturing Research Hub: Advancing the manufacture and deployment of cost effective vaccines.- additional funding

This grant provides additional funding for the EPSRC manufacturing hub (Future Vaccine Manufacturing Research Hub: Advancing the manufacture and deployment of cost effective vaccines).
Teach transfer and scale up of an optimised RNA manufacture and formulation process capable of supporting early phase trials (CPI); Development and testing of novel virus-mimicking polymer envelope nanoparticles (Rongjun Chen); Storage stabilisation of RNA formulations (Shattock)